Heriot-Watt University and Siemens Transmission and Distribution Limited

To design and develop a novel sensor technology and fusion based prognistics for the next generation of condition monitoring systems for assets on the grid.